Validation of Full-Body Movetru Technology for Comprehensive Application of Injury Profiling, Automated Movement Screenings, and AI Tooling for Implicit Athlete Training

Movetru is a Northern Ireland--based company developing advanced wearable biomechanics technology that provides real-time, laboratory-grade analysis anywhere athletes train. Building on successful Innovate UK CR&D funding where Movetru validated lower-body biomechanics and launched automated movement assessments, this project accelerates development into a full-body motion capture and analysis system with integrated movement profiling, automated screenings, and a novel AI-driven training tool that guides athletes on how to improve movement quality in real time.

This 12-month project will deliver the **full-body validation.** Movetru will collaborate with a **world-leading University**, as a global leader in sports science, to conduct rigorous laboratory validation against gold-standard systems. This ensures validity, measurement accuracy, and confidence for decision-making.

This project is critical given:

* **ACL injuries are up to 8× more common in young female athletes** (typically during puberty-related neuromuscular changes), with recovery costs often exceeding **£10,000 per case** and long-term osteoarthritis risk increasing 4--6×.
* MSK injury accounts for **30% of GP consultations** and MSK conditions cost the NHS **~£5 billion annually**.
* Childhood inactivity and obesity cost the NHS **over £6.5 billion per year**, with dropout from sport accelerating after injury.
* Early biomechanical intervention improves long-term MSK health and reduces chronic disease burden.

Validated full-body data and automated screening allow Movetru to support **youth athletes, elderly individuals, and rehabilitation populations**.

This project strengthens Northern Ireland's technology cluster by expanding Movetru's R&D capacity, growing local employment, enhancing data science, and ensuring long-term commercial exploitation from NI.